Development of KILN, a software development kit (SDK) that for the first time allows game-developers access to multiple platforms/app-stores to increase reach and monetization, with a projected year-5 post-project annual revenue of £30.1M.

GameBake is an SME, founded by Michael Hudson, Alastair Grant and George Abdallah focused on developing KILN, a software development kit (SDK) that will allow the distribution and monetization of games across "app stores" other than iOS and/or Google Play (Android).

During the COVID-19 crisis, the games market was one of the few that still grew, with the global market for digital games currently estimated at $157.6B and is projected to reach $523.8B by 2027, growing at a CAGR of 18.7% (Source: Digital Game - Global Market Trajectory & Analytics, 2020). Within this market, GameBake is focused on working with game developers and publishers attempting to reach alternative "app stores" globally, browser-based games and the China-specific mobile gaming platforms, valued at $17.9B, $3B and $18B, respectively (Source: Newzoo, Nov 2020). KILN within these three markets will target a year-5 revenue of £30M.

Online platforms, such as Facebook, and large/medium-sized phone manufacturers -- Samsung, OnePlus, Jio, Oppo, Xiaomi, etc. -- have opened app stores to gain a share of the applications revenue stream. These companies (and markets such as China) have used separate software languages, T&Cs, methods of tracking marketing/advertising, analytics, etc. leading to fragmentation, hence game-developers often leave substantial revenue on the table as the time and costs to redevelop games out-weigh the gains.

GameBake is an SME with a strong entrepreneurial spirit and software development-based expertise. It focuses on expanding the reach of game-developers that will take the current state-of-the-art for the online-gaming distribution and revenue generation to the next level in a time-bound and decisive manner.

GameBake will improve current technology by developing KILN, which will enable businesses globally to take advantage of the huge untapped opportunity in the market. Through a distribution solution and the marketing/monetisation tools, it will allow GameBake to scale games globally and reap the rewards of that, all whilst providing amazing content to new users around the world.